Is logical cognition dependent on language acquisition?

Alone among animals, humans have a unique ability to grasp complex ideas. Within the vast human conceptual repertoire, we can ponder the reasons for climate change and create cures for complex diseases. But how do we start to account for this human capacity to create concepts such as cancer and climate change? These complex ideas involve grappling with deeply abstract and combinatorial thought. A key element in our abstract cognitive repertoire is logical thinking, which is the capacity to make inferences and understand the different possible states of the world. However, a longstanding debate in cognitive science revolves around whether this ability is inherently human or closely tied to the development of language. This question has gained significant traction over the past decade. Research indicates (Leahy et al., 2022) that linguistically competent children under four, despite having developed language skills, often struggle to differentiate between what is possible from what might be possible. For instance, if a reward is hidden in a single cup and another reward is hidden in a pair of cups. If given a chance to choose one cup to get a reward, choosing the single cup would lead to a 100% reward. Yet, 3-y-olds choose a member of the pair around half the time. This raises an interesting question why don't 3-year-olds maximize expected reward? Leahy and colleagues (2022) have argued that this may suggest representing modal concepts such as the possible, impossible, and necessary might emerge post language acquisition. This proposal aims to explore the early stages of logical conceptual development in children and examine whether these capabilities extend to non-human animals and artificial intelligence agents. This research proposal therefore outlines a series of experiments that are both ambitious and novel. They aim to provide empirical studies focusing on the development of logical concepts in preschoolers, non-human animals, and their potential applications in AI. The results of these studies could significantly enhance our understanding of cognitive development in humans and contribute to the broader spectrum of intelligent beings, offering valuable insights into the unique nature of human cognition and its potential parallels in the animal kingdom and artificial intelligence.